Reimaging Education for Sustainable Development A study of youth knowledge construction and political subjectivity through climate strikes

Repeated errors prevented input of project summary, seeking guidance and will update asap